Characterisation of NGV responses for LFR prediction - Low Frequency Rumble Transfer Functions

Low frequency rumble (LFR) and indeed combustion thermoacoustic instability can be a critical issue of gas turbine engines. Not only they can adversely affect the emission, but also cause combustion instability and even structural damages to a combustor. The ability to predict LFR for a given design is particularly important during the design processes of gas turbine engines, when physical testing is often not possible, in order to avoid expect design changes at the later stages of an engine development programme.
The work is aimed at providing a fundamental understanding of the LFR phenomena. This includes understanding the various unsteady heat release mechanisms that occur within the combustor that is associated with the LFR phenomena. In addition, consideration may also be given to how the NGV reacts to direct acoustic waves and entropy waves from the combustion process by a hierarchy of analyses (quasi-1D solutions to large eddy simulations), so that accurate prediction methods can be developed by accounting for the correct upstream travelling acoustic waves. The approach can potentially deliver a methodology of combining transfer functions (e.g. flame transfer function), incompressible low speed flow simulations and acoustic modelling. Compared to a direct fully compressible combustion simulation of the whole combustor, it has significant efficiency advantages. The project will also investigate the system's impulse responses to directly forced incompressible simulations, among which the LFR modes are possible to be captured. This is still computationally much less demanding than fully compressible combustion enabled simulations.

Potential impact
1. Impact on the UK Aero-Propulsion and Power Generation Industry
The UK Propulsion and Power sector is undergoing disruptive change. Electrification is allowing a new generation of Urban Air Vehicles to be developed, with over 70 active programmes planning a first flight by 2024. In the middle of the aircraft market, companies like Airbus and Rolls-Royce, are developing boundary layer ingestion propulsion systems. At high speed, Reaction Engines Ltd are developing complex new air breathing engines. In the aero gas turbine sector Rolls-Royce is developing UltraFan, its first new architecture since the 1970s. In the turbocharger markets UK companies such as Cummins and Napier are developing advanced turbochargers for use in compounded engines with electrical drive trains. In the power generation sector, Mitsubishi Heavy Industries and Siemens are developing new gas turbines which have the capability for rapid start up to enable increased supply from renewables. In the domestic turbomachinery market, Dyson are developing a whole new range of miniature high speed compressors. All of these challenges require a new generation of engineers to be trained. These engineers will need a combination of the traditional Aero-thermal skills, and new Data Science and Systems Integration skills. The Centre has been specifically designed to meet this challenge.

Over the next 20 years, Rolls-Royce estimates that the global market opportunities in the gas turbine-related aftercare services will be worth over US$700 billion. Gas turbines will have 'Digital Twins' which are continually updated using engine health data. To ensure that the UK leads this field it is important that a new generation of engineer is trained in both the underpinning Aero-thermal knowledge and in new Data Science techniques. The Centre will provide this training by linking the University and Industry Partners with the Alan Turing Institute, and with industrial data labs such as R2 Data Labs at Rolls-Royce and the 'MindSphere' centres at Siemens.

2. Impact on UK Propulsion and Power Research Landscape
The three partner institutions (Cambridge, Oxford and Loughborough) are closely linked to the broader UK Propulsion and Power community. This is through collaborations with universities such as Imperial, Cranfield, Southampton, Bath, Surrey and Sussex. This will allow the research knowledge developed in the Centre to benefit the whole of the UK Propulsion and Power research community.

The Centre will also have impact on the Data Science research community through links with the CDT in Data Centric Engineering (DCE) at Imperial College and with the Alan Turning Institute. This will allow cross-fertilization of ideas related to data science and the use of advanced data analytics in the Propulsion and Power sectors.

3. Impact of training a new generation of engineering students
The cohort-based training programme of the current CDT in Gas Turbine Aerodynamics has proved highly successful. The Centre's independent Advisory Group has noted that the multi-institution, multi-disciplinary nature of the Centre is unique within the global gas turbine training community, and the feedback from cohorts of current students has been extremely positive (92% satisfaction rating in the 2015 PRES survey). The new CDT in Future Propulsion and Power will combine the core underlying Aero-thermal knowledge of the previous CDT with the Data Science and Systems Integration skills required to meet the challenges of the next generation. This will provide the UK with a unique cohort of at least 90 students trained both to understand the real aero-thermal problems and to have the Data Science and Systems Integration skills necessary to solve the challenges of the future.